Supramolecular Bioinspired Responsive Materials: Exploiting Polyproline Helices

This project will pioneer the use of a unique class of stimuli responsive biocompatible supramolecular building blocks, polyproline helices, for the synthesis of novel supramolecular bioinspired responsive materials. We will create unique smart biocompatible constructs capable of performing divergent green catalysis, chemical sensing, chemical separation and drug delivery.

The use of supramolecular interactions (dynamic, "non-permanent" and reversible interactions) allow scientists to create materials with unprecedented properties such as self-healing. The use of biopolymers, such as DNA and RNA, to create complex 3D structures (DNA origami) is a prime example of the unique results achievable when combining supramolecular chemistry with programmable and periodic biopolymers.
Peptides are a different type of biopolymer which are receiving increasing interest as potential building blocks in bioinspired supramolecular chemistry. These types of biopolymers can be accessed in large quantities and can be functionalised with non-natural amino acids using robust synthetic methods. Their behaviour as building blocks in supramolecular chemistry is an ongoing and active area of research.

In this research project we will be using a specific type of peptide with a well-defined secondary structure: polyproline helices. These chiral helices are stable (even in short sequences), versatile (ie they can tolerate a wide range of functionalities on their backbone without perturbation of their conformation) and are responsive to external stimuli (eg temperature, pH, nature of the solvent). These properties combined will allow us to programme the peptides to assemble in a variety of ways giving rise to different constructs, each of which will perform a unique task (eg host-guest chemistry, catalysis, programmable assembly and disassembly of a construct).

This project aims to understand the behaviour of these peptides as supramolecular building blocks in order to rationally design unique smart biomaterials capable of performing chemical catalysis, chemical sensing, chemical separation and drug delivery in a green and biocompatible manner. Our methodical and rational approach will lead to a significant advancement in the field of bioinspired supramolecular chemistry placing the UK at the forefront of this exciting research area.

Potential impact
> Scientific community - The development of a new class of bioinspired responsive peptide building block for the synthesis of novel supramolecular functional materials, will greatly impact the areas of synthetic biology and bioinspired supramolecular chemistry. The rational approach we aim to develop will facilitate the diffusion of the polyproline system within the scientific community, promoting the advancement of this field. Our results will be disseminated in leading journals with gold (preferably) or green open access. We recognise that some aspect of this project have potential for commercialisation (drug delivery, chemical separation/sensoring and asymmetric catalysis) and these aspects of the project will be dealt with via the Kent Innovation and Enterprise (KIE) department at the University of Kent.

> Public engagement - During the course of this project the PI will engage in outreach activities organised with the School of Physical Sciences. The PI will work with the outreach team in order to develop attractive and engaging methods to disseminate our scientific findings beyond the classical academic setting. This grant will support the training of the PI and PDRA in media engagement (RS Media Engagement training). The skills acquired during this training will be used to disseminate our research findings to the lay person and reach an ever-wider audience through the preparation of YouTube videos for example focusing on the potential of responsive supramolecular bioinspired materials.

> Staff development - This project will be instrumental in establishing the PI's research programme and will help launching an internationally-leading research group in the field of bioinspired supramolecular chemistry. The PDRA will be trained by the PI in the field of synthetic organic chemistry and supramolecular chemistry. The PDRA will be entrusted with the co-supervision of MSc and PhD students. This will be an invaluable managerial experience for the PDRA. Through the support of this grant, the PDRA will be able to partake in a number of national and international meetings in which he/she will have the opportunity to disseminate scientific findings and expand his/her network. The PI will strongly encourage the PDRA to engage in any relevant development programmes offered by the University of Kent, in order to prepare the PDRA for the next step in his/her career.